Edge Hill University and Synergy Technology Limited KTP 2021_2022 R4

To use Artificial Intelligence to improve order specification and quotation in highly complex manufacturing operations and supply chains.